Designer photonics in nanostructured materials

When light shines through the simplest materials, whether natural or synthetic, the extent to which any light is absorbed or transmitted is generally determined by the optical properties of the substance from which the material is made. In the case of complex materials, especially those comprising a mixed variety of chemically different compounds, the bulk properties will usually be associated with individual chromophores - an all-embracing term for a strongly colour-producing component. A familiar example is chlorophyll, a rather minor component of any leaf, which not only determines the green colour in plants but also serves to collect light energy for photosynthesis. Scientists can determine the characteristic optical response of each such chromophore by analysis of samples isolated in chemically pure form.

The principle that lies at the heart of this new research is a recent discovery of entirely new optical effects in multi-chromophore structures - cleverly designed man-made materials that can be based on polymers or quantum dot nanoparticles, for example. Surprisingly, it has been shown that optical properties of these structures can in fact controlled by the introduction of chromophores which are themselves essentially transparent. This principle has potentially very wide-ranging applications in a wide sphere of designer optical materials and devices. Modern synthetic methods can provide for the fabrication of wonderfully intricate structures that are readily suited to incorporate specially tailored chromophore components. By developing the detailed theory associated with these transparent additives, it will be possible to anticipate and determine the impact of a whole range of possible material modifications.

To achieve these ends, it is necessary to create a robust theory, to ensure that the predictions are soundly based on reliable mathematics, and correctly represent what happens in the nanoscale interactions; this underpins the whole enterprise. The theory also has to account for a variety of quantum effects that are known to be important on this scale. By computer modelling, the full theory can then be developed for application to a range of synthetic materials, leading to a user-friendly computer program designed for direct use by applied scientists. Parallel experimental studies, to be conducted in laser laboratoriies (at the top science university in Italy, one of the world's top 100 universities) will help verify that the results produced by this program are reliable.

A capability to achieve precise control over the action of light in these materials will help scientists in industry select for and optimise key optical characteristics. The results of this research will support new material applications in a wide range of important areas of technology, with significant impact on society. All-optical switching processes will provide applications in computing, communications, and information storage, with future impact on the design and operation of mobile communications and tablet devices. In the sphere of optical imaging, ultrafast, high definition camera applications are associated with both static image capture and video feed. Further applications will exploit what we now know of the mechanisms for photosynthesis; here, there will be applications in more efficient solar energy materials, more responsive optical sensors for medical use, and new compounds for laser-based cancer therapy.

Potential impact
This research is poised to deliver an internationally prominent impact across a range of technologies connected with the science of optical materials. New mechanisms for all-optical switching will provide applications in computing, communications, and information storage, with impact on the design and operation of mobile communications and tablet devices. The benefits of faster, high-information content transmission are widely anticipated to be transformative to society, enhancing social cohesion and enabling digital security measures to become much more effective. This type of application already attracts global R&D investment, contributing towards wealth creation and economic prosperity.

In the sphere of optical imaging, where ultrafast, high definition camera applications are associated with both static image capture and video feed, future instrumental advances will be able to exploit new materials designed using the principles that this work will establish. The planned research will also lead to developments that are relevant for data storage, where there is a need developing apace with the relentless trend towards increasing image size and resolution. In connection with the energy agenda, this research also strongly relates to current directions in dye-sensitised solar cell technology. Despite a recent re-emphasis on solar energy as a potentially major contributor to the global energy demand, especially for sustainability and low environmental impact, traditional photovoltaic cells remain disappointingly expensive and inefficient. Multichromophore polymers are increasingly being considered as components for solar energy systems, and to design for enhanced, broadband photon collection invites the application of the new photophysical and electrodynamic mechanisms at the heart of this proposal.

Further opportunites for impact can be identified in the health arena, where photodynamic methods are already deployed for the detection and treatment of cancers. If this kind of medical protocol can be made effective at lower intensities of light than the current laser-based generation, there will be a hugely enhanced scope for applications across the globe; this requires the development of materials with enhanced optical properties. In this context, the capture of light and nanoscale targeting of the resulting electronic excitation is again critically important. The planned studies will very specifically address the means of modifying the crucial photon capture and energy transfer mechanisms, on which such systems are based, with a view to optimizing efficiency and selectivity. The research also offers the prospect of more responsive optical sensors for associated medical uses. Optical methods are displacing traditional, more intrusive and disruptive procedures in medicine; securing new means for the active control of light in such a context will expand the possibilities for future development.

The successful translation of the proposed work into the anticipated societal benefits must lie in efficient, well-targeted dissemination of the research results. As a counterpoint to its basis in theory, this proposal has a sound strategy to inform those who can best take the science on to the next stage; that is the logic behind carefully chosen international journals and conferences, each one detailed and scheduled into the work plan. These are golden opportunities for direct engagement with the wider technical and commercial sector, and the delivery of research results will be tailored for accessibility by this community. The project also designedly seeks to contribute to increasing public awareness and understanding of science and societal issues.